Theodor Adorno's Theory of the Novel: A Creative and Critical Study

This project takes a creative/critical writing approach to examine Theodor Adorno's literary theory and argue its relevance for understanding the field of contemporary prose fiction, in particular the prevalence and significance of the monologue form. The critical element (approx. 30,000 words) will draw on Adorno's writings about aesthetic philosophy and literature to assemble a theory of the monologic novel, which will then inform a study of two late 20th century monologic novelists whose works have had a major impact on the contemporary novel: Thomas Bernhard and W. G. Sebald. Drawing on the findings of the critical element, the creative element (approx. 80,000 words) will take the form of a monologic novel, chronicling the life of a fictional German painter whose life mirrors Adorno's and whose paintings explore the philosopher's ideas about art, nature, and society in an aesthetic form.